The cognitive and neural basis of the social mind

Technical abstract
In the last decade, one of the most exciting developments in cognitive neuroscience is towards an understanding of the neural basis of the social mind . In particular, neuroimaging studies have started to unravel the brain regions recruited when someone is cheating or lying, feeling empathy or forgiveness or inferring someone else s intention or belief. However, the precise function of the brain regions indicated through neuroimaging, and whether the particular regions are necessary for social cognition, cannot be answered through imaging (a correlatory measure) alone. For this there needs to be converging evidence from intervention studies, involving patients with selective brain lesions, that can demonstrate the necessary role of particular neural circuits in different components of social cognition. This is the aim of this study, which combines neuropsychological studies with brain imaging, to generate an account of the functional and neural architecture of social cognition. In addition, a fully inter-disciplinary approach will be adopted through the use of experimental procedures pioneered in developmental psychology, where investigators have a long tradition of studying social reasoning in children.

More specifically, the project will capitalise on an innovative method that I have recently developed using video scenarios and tasks designed to factor-out different components of social behaviour. Using this novel procedures, I will access new information on (i) the separability of different kinds of social reasoning, including reasoning about someone?s belief vs. their intention, desire or emotion, (ii) the separability of the cognitive and neural processes involved when inhibiting one?s own perspective vs. generating someone else?s perspective, and (iii) the extent to which these processes are specific to social processing (contrasting social and non-social reasoning tasks). For the neuropschological part of the project, these issues will be addressed by analysing the profile of spared and impaired performance of brain-damaged patients with selective lesions to the frontal, parietal and/or temporal lobes (areas usually associated with social cognition) across a range of social reasoning tasks. For the neuroimaging part of the project, event-related fMRI designs will be used to contrast whole brain activity when participants view and make decisions on experimental social reasoning scenarios vs. control non-social scenarios. For an optimal comparison of the results across the two approaches, the same tasks will be used for the neuropsychological and the neuroimaging studies. Such a comparison should add valuable information to current debates in neuroscience about the cognitive and neural substrates of the social mind.